3D Reconstruction of Deformable Objects

our research aims to address the problem of 3D reconstruction of a non-static scene.
By estimating the uncertainties, our system can leverage this information to be more robust against noisy readings and topological changes.

Project classification: Image and Vision Computing